Models of planets embedded in dusty discs using a one-fluid approach

Planets form in discs of gas and dust around young stars. The latest observational facilities such as ALMA are able to achieve the resolution necessary to resolve the planet-forming region and therefore catch planets while they are still embedded in the disc. However, these observations give constraints on the dust distribution, while the mass of the disc is dominated by the gas. This calls for multi-fluid models, where the dust component can interact with the gas. This is very expensive in 3D. Recently, a new single-fluid approach was designed and we want to apply this to embedded planets in order to link observations of protoplanetary discs to planet formation theory.